Vaginal drug delivery system using advanced material

Liberum health is a UK based biotech company. Our mission is to address the unmet needs of women's health by providing smart solutions to help manage chronic condition such as pelvic pain and endometriosis, menopause, incontinence and pelvic infections.

Our solution is a drug delivery system made for women, comprised of a biodegradable material. It serves as a vehicle to deliver established treatment in a unique way, providing sustained targeted therapy with reduced side effects. This product is simple to use, can be self-administered without medical assistance and provides women with autonomy to self-manage their pelvic pain. This project will allow development of a novel medical device to support individuals navigate different health transitions through the various stages of a woman's life.